Evaluation of efficient combination UVC , filtration and heating unit for clean warm air.

**New combination cleaner air and warmer room units for new generation housing.**

This proposed study evaluates the feasibility of a forward-looking concept to devise an air filtration, disinfection and treatment systems, which will be combined with an integral electric heating system to allow a controlled and environmentally comfortable interior living experience in an economically practical form.

The project is a collaboration between industry (Jenton International -lead; AirGard Systems and Colt International), scientists (De Montfort University, DMU) and housing estate (Saffron Lane Neighbourhood Council, Leicester SLNC) to ensure a community- and technology-informed design of an innovative and efficient indoor pollutant extraction system.

We consider this as a sustainable and effective solution to transform the future of heating and air quality for vulnerable population, which are both victim of fuel poverty and poor air quality. This solution intertwines the UK government's clean air strategic priority with the needs for switching from fossil-free heating in the face of the climate crisis and recent increased concern regarding airborne bacteria and viruses.

Our proposed technology adopts an integrated approach by coupling the pollution extraction with the air flow/heating system, capitalising on the convective nature of pollution dispersion in the indoor environment and the pollution extraction (both chemical and biological) using both filtration and UVc.

To date, portable air purifiers have been the mostly only been used in residential settings for indoor air filtration (mainly dust PM2.5). Other germicidal techniques involving ozone generated by corona discharge in non-thermal plasma reactor have been less popular for domestic use owing to ground-level ozone generation and high electricity demands. UVC at different wavelengths can both break down VOCs and disinfect airborne pathogens.

Further, to ensure long-term viability of the proposed solution for vulnerable population in UK domestic setting, the project team will adopt a comprehensive approach over the product development (phase 1) and its field evaluation (phase 2) to accommodate for the influence of climate change in influencing air exchanges, humidity in UK housing and the corresponding heating/cooling energy demand.

The companies involved will jointly develop and propose a simple and single interior unit which will filter, treat, heat and circulate air at the individual room level -- with intelligent control. Reuse of heat and sharing of components will contribute to a far more sustainable heating and air quality solution than currently available, specifically catering to vulnerable population.